The indirect impacts of COVID-19 on the sexual and reproductive health of women in Wales

The proposed research aims to assess the indirect impacts of COVID-19 on sexual and reproductive health
(SRH) of women and to understand how changes in polices and services have affected the SRH of women in
Wales. Specific research questions are:

How has COVID-19 indirectly impacted pregnancy, pregnancy outcomes, maternal, postnatal, and neonatal
health including the choices pregnant women and those planning on conceiving have made during the
pandemic?

How has COVID-19 indirectly impacted access to and use of contraception, unintended pregnancies and
abortion?
What are the socio-economic and demographic determinants associated with negative SRH outcomes prior
to and during the pandemic?

Data will be accessed through the Secure Anonymised Information Linkage Databank, which holds maternity,
primary and secondary care data and demographic information - all available prior to and during the
pandemic. Interviews / focus groups will be conducted with women accessing the gynaecology/obstetrics
departments within Swansea Bay University Heath Board.